CO-PRODUCING DESISTANCE FROM CRIME: THE ROLE OF SOCIAL COOPERATIVE STRUCTURES OF EMPLOYMENT

Across the UK, and indeed further afield, increasing political, professional and public concern has been expressed about the economic, social and human costs of the increasing use of imprisonment and of reoffending following release. Consequently, there is now growing interest in developing innovative and sustainable practices that can facilitate the social integration and desistance of former prisoners. Research on why and how people stop offending (desistance) has incrementally refocused attention on the kinds of conditions and supports that variously enable or constrain social integration and desistance. However, despite the identified correlations between participation in employment and desistance, this is an area that has received limited attention in policy, practice and research. Yet most serving and former prisoners want to work and see this as critical to their efforts to give up crime on release but they face particular challenges to accessing employment because of criminal records, employer attitudes and discrimination, which can pose a threat to their longer-term prospects for desistance. Responding to this gap in research, policy and practice, the intention of this study is to examine the potential of a recent innovation in the use of social cooperatives in the UK; that is the use of social co-operative structures of employment as a mechanism for supporting the resettlement of prisoners and enabling longer-term processes of desistance. In particular, this research uses case studies of more established through-the-prison-gate social cooperatives in Italy to inform emerging cooperative structures of employment in the criminal justice system in the UK in order to consider what social cooperatives might contribute to the integration and desistance of former prisoners; to consider how this learning can translate into improvements for policy design and service delivery in a criminal justice context; and crucially, to inform new ways of working to support social integration and desistance.

The four phases of the research involve firstly, synthesising current research and policy literatures on co-production, desistance and social cooperatives prior to developing, in the second phase, a conceptual analytical framework through which to analyse the data generated in phases three to four. The third phase involves a qualitative analysis of two established Italian 'through-the-prison-gate' social cooperative structures of employment; the learning from phase three will be applied to two UK based social cooperatives over phase four, using multi-modal research methods, to examine over a period of 17 months the process through which the relevant stakeholders implemented these structures and examine the impacts, outputs and outcomes from the vantage point of the stakeholders and objectives of each social cooperative.

Essentially, the research design and associated activities will facilitate an ongoing exchange of knowledge, information and ideas between stakeholders and members of the cooperative, policy-makers and wider beneficiaries to stimulate increased consideration of the conditions in which social integration and desistance can be enabled and the kinds of innovative and sustainable practices through which this might be realised. The insights this research will engender will be widely shared with a range of stakeholders to maximise the reach of the project, but perhaps the greatest impact resides in the participatory nature of the research design oriented to the co-production of useful learning which will contribute to more positive and constructive lives for ex-offenders and their families and, thus the wellbeing of the communities in which they reside, and to the more effective use of scarce public resources.

Potential impact
This project will deliver direct benefits for the public, private and third sector organisations participating in the cooperative case studies in the form of improvements in their understanding of their role and contribution to former prisoners' social integration and desistance and of the experiences and effects of participation from the vantage point of all stakeholders. This will potentially provide impetus for improvements to the services they provide so as to enhance the employment and reintegration prospects of the former/prisoner members as well as methods of collaborative working. The beneficiaries of this learning further include a range of organisations across the various sectors currently (and potentially) involved with social cooperatives structures of employment with former/prisoners and those serving community sentences. The project will also be of significant interest to policy, practice and reform groups in criminal justice in the UK and internationally (some of whom are represented on the RAG and IAG) and to academics in related disciplines (see Academic Beneficiaries).

The current economic crisis has provided new impetus to policy debates about penal reform not least in terms of reducing the rapid prison growth and tackling the high rates of post-release offending evident in many penal jurisdictions. Developing the effectiveness of penal measures is seen as critical to such reform efforts in the UK through collaboration between diverse service providers. Understanding the impacts and outcomes of social cooperatives on former prisoners' prospects, and identifying the experiences of and outcomes for stakeholders engaged in multi-sectorial and inter-professional service collaborations will be of significant interest to penal policy makers and professionals. If social cooperatives can contribute to the social integration and desistance of former prisoners, this research may generate economic savings and reduce the human and social costs of crime and repeat imprisonment. Contributing to policy and practice improvements, however, needs to be coupled with successful implementation if improved outcomes are to be realised. This research is orientated to not only generating insights into outcomes but the conditions and processes that enable or constrain successful implementation.

The participating social cooperatives are very supportive of this research (see Letters of Support) and are keen to use the lessons emerging from the project to inform organisational and service developments. The participatory research design, project activities and outputs (see Case for Support) are designed to maximise the accessibility and utilisation of the findings. This research involves a wide range of stakeholders to influence both the quality of the outputs and the likelihood of securing buy-in from key beneficiaries. To ensure the findings reach a diverse audience outputs will be disseminated to a range of beneficiaries and will be well publicised using social media and made freely available online (see Pathways to Impact). The potential for impact will be enhanced by the Impact Advisory Group who can comment on the implications of the research in their different penal jurisdictions. Involvement in the research activities may encourage sustained dialogue and engagement across professions in different jurisdictions, providing impetus to developing a community of interest in this area. Using the research evidence as the basis for discussions and developing workshops and best practice guidance, the project encourages beneficiaries to assess and use research to inform policy and practice by using the findings to inform debate and exploring with participants the practical implications of the research. It is anticipated that this will lead to new approaches to practice, impacting on research and policy development, resettlement services and, critically, the lives of offenders and their families